A novel industrial waste heat recovery system for pollutant removal, water production and cooling

The project aims to optimise and construct a prototype driven by industrial waste heat, suitable for sustainable cooling, water production and pollutant removal. Through the utilisation of an innovative moist airflow system (MAS), the proposed system will harness low grade waste heat (80°C or over) released from any industrial coal/biomass fired boiler. The harnessed low grade energy will be used to drive an “ejector cooling system” and generate clean water. Moreover, by making use of a novel photocatalytic MOP, the industrial pollutants (CO2, SOx, NOx, POx) can be removed effectively and the clean air will be released into the atmosphere. Economically, the proposed project will help to improve energy efficiency and offer a more affordable energy system to most existing industrial processes. In addition there will be environmental impact through, improved air quality and better living conditons for UK and global citizens.